Optimal Kernel choice for hypothesis testing with PAC-Bayes

In classical inference, one starts by specifying a model, followed by collecting data, and then drawing inferences, like testing hypotheses for example. In practice, however, one often would like to be able to first view the data and then select an appropriate model for it. This introduces a selecting bias which violates the assumptions of classical inference. In this case, classical tools yield invalid inferences which are often too optimistic. The theory of post selection inference was developed so that one can provide valid inference about parameters conditioned on the selection event. In contrast with classical inference in which we consider a fixed hypothesis to be tested, in post-selection inference the hypothesis is random because it depends on the model we have selected based on our data. We will focus on identifying optimal choices of kernels for post-selection inference hypothesis testing, deriving MMD-based PAC-Bayes bounds (PAC-Bayes emerged in the recent literature as a powerful way to analyse the (generalisation) performance of random estimators).